The University of Warwick and Centurion Safety Products Limited

To develop new innovative practices, equipment and materials to develop the manufacturing processes to enable the mass customisation of helmet shells and/or cradles.